Planet Hunters NGTS: No Planet Left behind in the Next Generation Transit Survey

In order to understand how planets form and evolve, we must continue to detect and precisely characterise more exoplanets. The detection of exoplanets via the transit method has typically relied on algorithmic searches followed by visual vetting by small teams of professional astronomers to select the most promising candidates. These searches have been extremely successful, with the transit method accounting for the detection of nearly 75% of all known exoplanets. However, these searches are not without their biases both through the design of the surveys and the subsequent analysis of the candidates identified. Furthermore, with the increasing quantity of data produced by the latest and upcoming surveys, the ability to efficiently and effectively search these datasets is becoming increasingly challenging. In addition to this, the precise characterisation of exoplanets relies on the precise characterisation of their host stars, the parameters of which are determined from models. These models are typically calibrated through the observations of eclipsing binary systems and thus the identification and characterisation of eclipsing binaries is important in both the context of exoplanets as well as the more general context of stellar astrophysics. This thesis presents the Planet Hunters NGTS citizen science project. In this project, we enlist the help of members of the public to visually vet candidates from the Next Generation Transit Survey (NGTS). The aim of this project is to detect planet candidates that were missed in initial searches of these data. By combining classifications from multiple non-expert volunteers, we are able to efficiently classify these large datasets much faster than traditional visual vetting. This thesis presents 5 new planet candidates discovered through the Planet Hunters NGTS project that were not previously detected in these data. These discoveries demonstrate that the citizen science approach can provide a complementary method to the detection of exoplanets with ground-based surveys such as NGTS and thus can improve the completeness of these surveys. The thesis detail the identification and characterisation of one of these candidates as an eclipsing binary system composed of two M-dwarfs. This system will be a valuable benchmark for testing stellar evolution models and in particular for testing the M-dwarf radius inflation problem with both stars showing tentative deviation from current models. The follow-up efforts required to identify this system as a binary demonstrate the necessity of obtaining high-resolution spectroscopic observations in determining the true nature of systems such as these. Additionally, the initial identification of this system by citizen scientists demonstrates the ability for volunteers to identify interesting and unusual astrophysical phenomena. Finally, motivated by the recovery of this binary system in photometry from the Asteroid Terrestrial-impact Last Alert System (ATLAS), the thesis presents an alternative approach for searching these sparse photometric datasets for transiting signals. The thesis work finds this alternative approach to perform vi tentatively better than traditional methods at detecting transit signals in sparse photometry. The thesis also identifies new transit candidates in a preliminary search of a random sample of low-mass stars and outline the considerations required to undertake a more complete search, with the potential for creating a new citizen science project. Overall, this thesis demonstrates the scientific value in the continued application of citizen science to astronomical problems. The ability to detect new and unusual signals that are overlooked by traditional techniques will continue to be of benefit as data volumes from astronomical surveys grow.